INNOVATIVE METHODOLOGY BASED IN CIRCULAR ECONOMY AND ARTIFICIAL INTELLIGENCE TO FOSTER THE TRANSITION TO SUSTAINABLE AND VERY HIGH ENERGY PERFORMANCE BUILDINGS AT A COST OPTIMAL LEVEL- (SNUG)

Buildings are responsible for over 40% of the energy consumption and CO2 emissions in EU. Accordingly, The CE has stablished ambitious building standard aiming to transform all existing buildings into ZEBs by 2050 to reach a fully decarbonised building stock. SNUG aims to demonstrate on three real buildings with different characteristics, uses and climatology, the application of an innovative methodology to support planners of new buildings or retrofitting works in selecting the most appropriate set of insulation materials, their combination and placement to maximise the energy efficiency and minimize GHG emissions of the building throughout its life cycle to make its ZEB rating more easily achievable, considering specific building characteristics and its environment, at an optimal cost level. This methodology will be supported by: -A Digital Tool Assistant based on AI and virtual simulation which will range several final options of thermal insulation materials and layouts, based on benchmarks predictions related with energy demand (operational and embedded energy), sustainability, safe & security and cost and particular features of buildings. -Innovative sustainable-by-design thermal insulation materials and lightweight prefab solutions ready to the market deployment, based on Circular Economy, Smart and/or Renewable materials, able to improve energy efficiency and sustainability of buildings in comparison with current market solutions at a competitive cost. -Insulation materials database, including technical and LCA information. Innovative thermal insulation solutions will be incorporated including current solutions in the market. This database will be released as an open data outcome. -A Digital Building Logbook, collecting all the information about the buildings throughout their whole life in a digital and interoperable format with BIM and the DTA. This DBL will facilitate decision making and information sharing within the construction sector and stakeholders